Intelligent Home Remote Monitoring

With the help of additional funding the project will develop a Wrist alarm sensor. To ensure we can supply a complete sensing and monitoring solution we will include the development of a wrist worn movement alarm. This type of sensor will allow both continuous monitoring of the wearer’s movement and also will automatically sense if the user falls. Additionally, it will include the ability for the user to press a button in order to call for help. This wrist sensor will strengthen the monitoring capabilities of the system as the data will be incorporated into the cloud-based machine learning algorithm which will provide the carer/remote operator with a home specific report. The report will therefore concisely detail the day's activities and environmental factors and will report normal routines and highlight abnormal behaviour patterns.
We aim to have a pre-production batch of working systems ready early in 2021 and begin multiple trials, beta testing with a number of key health care providers and NHS suppliers.
The aim of these trials is to ensure the system reporting and data presentation is compatible with the established requirements, as well as gaining approval and awareness of the system. Concurrently we aim to progress the market study, to increase exposure by using social media to gain awareness, and develop a website with in-depth explanation and demonstration detail.